'Show Me' (Automated 3D animation for data visualisation)

Think of _anything_ you can count or measure -- a group of people; a volume of liquid; the rate at which you add greenhouse gases to the atmosphere; the area of cropland in the UK; or anything else -- then see what it looks like in a beautiful animation. Show Me (working title) will automate a form of data visualisation that is particularly suited to reaching non-technical audiences and audiences who do not yet know that they are interested in the data you want them to see. It creates a physical context in which numbers make intuitive sense.

The software-as-a-service approach makes data visualisation easy for creatives and makes sophisticated3D animation easy for science communicators and data scientists. Most importantly, the API can be called from any application, making beautiful, impactful data visualisation available to any developer. Eventually there will be an AI interface that translates natural language queries into API calls. Show Me will also offer an augmented reality view -- placing data in the real world at its true scale. Viewers will be able to walk around their data, observing it from different perspectives with the world itself as a contextual backdrop.